HeatLoop: Waste Heat Integration from Anaerobic Digestion for Insect Farming

This project will demonstrate a new way for farms to use surplus heat from anaerobic digestion (AD) to support insect farming. Working with Menchine Farm in Devon, Flybox will install and trial a Black Soldier Fly (BSF) rearing system inside a heated polytunnel connected to the farm's existing AD plant. BSF larvae convert farm by-products into high-value protein and organic fertiliser, but their production currently relies on expensive heating. By using low-grade renewable heat that the farm already generates, the project aims to cut energy costs, improve heat utilisation, and create a more sustainable circular farming model.